High Performance Time, Frequency and Spatial Multiplexing for scalable networking

Multiplexing and switching are staple techniques of the telecoms industry, allowing information to be carried simultaneously across time, frequency and spatial channels and therefore unlocking the ultra-high data speeds that we have all grown to rely upon.

Multiplexing and switching also have a role to play when designing a network to connect quantum computers, but despite several early-stage demonstrations, the performance of underpinning components- switches, frequency converters and quantum memories has so-far been below the threshold needed to enable scalable networking.

For the first time ever, this project delivers a suite of networking technologies, which have been specifically designed such that they can achieve above-threshold performance.

The project will end with a final network demonstration with high-efficiency multiplexing and switching components used together to overcome significant bottlenecks in the networking and scaling up of quantum computers.